The Memory Network

From Plato's wax tablet and Freud's exploration of the 'mystic writing pad' to contemporary metaphors of digital archives, our understanding of memory has often been shaped by technological models. But in recent years, this understanding has been significantly enhanced through exciting scientific breakthroughs. Writers, critics and academics working in the arts and humanities are now turning to new ways of thinking within biosciences, psychology, mathematics, and computer science to reconsider individual and collective memory in literary narratives. At the same time, many scientists acknowledge the benefits of engaging with creative ideas and the ethical and hermeneutic perspectives offered through fiction and humanities methodologies.
The Memory Network (MN) brings together researchers, authors and organisations to provoke and fuel original ways of thinking about memory. Many important contemporary writers are already in a vibrant dialogue with science and offer crucial starting points for the MN's activity: for example, Ian McEwan's and Will Self's research into neuroscience for Saturday (2005) and The Book of Dave (2006); Margaret Atwood's and Kazuo Ishiguro's thinking about the impact of 'the posthuman' upon human memory; Terry Pratchett's quest to understand the effect on his writing of progressive Alzheimer's; and Hanif Kureishi's interest in understanding how matter and mind are related.
One of the Network's ambitions is to grow and nurture a community of thinkers interested in cross-disciplinary approaches to memory studies, open to communicating with each other and with the general public. It will also stimulate new creative work and we are particularly keen to actively involve living writers in this community and its various debates. We will encourage a dialogue to develop between the academic community, creative writers and artists, and the general public. Interaction will be encouraged in a number of ways. Firstly, and following an initial symposium called 'The Future of Memory' (funded by the Wellcome Trust), the MN will run a series of free lectures, memory experiments, panel discussions and interactive workshops throughout the first year of the scheme. These events will tackle topics including science and psychogeography, memory, food and phenomenology, memory and new media, memory and prediction, human and artificial intelligence memory, and writing, aging and forgetting. A website called the 'Memory Repository' will support discussion and correspondence between Core Members and the general public in response to these events. Finally, the MN will publish two collaborative works: a 'manifesto' called The Future of Memory: Notes for the New Millennium and an edited collection of essays provisionally titled Memory, Literature and Science.
The Memory Network has literary studies at its core, and most of its initial members are based in English departments with an established or emerging research interest in memory and narrative. In addition, key researchers from other disciplines will join as active members or in an advisory capacity. At present the Network is primarily based in contributors from the UK and North America, but an additional aim for its final phase is to critically situate these interdisciplinary investigations in wider contexts with a European and global emphasis, culminating in a major international conference.

Potential impact
Professionals and Practitioners
Writers and artists will benefit from the MN through being directly involved in the project and through using the various outputs as a source of research and inspiration. Collaboration with colleagues working in different fields (other artists and critics, but especially scientists) should generate a wealth of new ideas that will lead to innovative artistic and cultural activity. Previous collaborative work undertaken by creative writers such as Will Self, A. S. Byatt and Ian McEwan is to be taken as a model here: Self has used his research into work by the Wellcome Trust (Maguire et al.) as the basis for his novel The Book of Dave (2006); Byatt uses her extensive knowledge of memory as the basis of composition of her novels; and McEwan has shadowed a neurosurgeon for his novel Saturday (2005). It is this kind of cross-disciplinary activity which the MN stimulates.

Wider Public
The MN's various activities will have direct benefits for the general public, bringing a diverse set of high-profile intellectuals into the public sphere, increasing public awareness of the work of, and between, different disciplines in memory studies, and encouraging individuals to engage and interact with cutting-edge research. For example, the inaugural lecture and panel combines the attractions of a hugely popular and critically acclaimed author (A. S. Byatt), an innovative neuroscience researcher (Hugo Spiers), and two world-class literary scholars (Patricia Waugh and Claire Colebrook) who seek to explore the relationship between the arts and sciences. The event with Hugo Spiers and Will Self has already attracted the attention of Channel 4, and we expect Self to be writing about this experience in The Guardian. More intimately, the 'Food, Phenomenology and Memory' event invites members of the public to take part in a food tasting experiment and undergo a live feedback assessment. 'Rewired: Memory, New Media and the Datastate' has the potential to reach a younger audience by featuring young adult author M. T. Anderson.

The Memory Repository website is open for general discussion following on from public events and members of the public can also sign up to a quarterly newsletter detailing the academic network's progress. The whole series of events and complementary online discussion has the potential to bring science and the arts to new audiences in an accessible manner.

Public Sector
The programme of activities will also benefit the various non-profit organisations, institutions and charitable trusts with which the MN is forging relationships. For example, the Museum of London, who are hosting the Science and Psycho-geography event with Hugo Spiers and Will Self, will not only profit from the publicity of this evening but will be put into contact with the core members of the Memory Network for future advisory work. Similar consultancy opportunities will hopefully arise with the Greenwich Observatory, the British Film Institute, the British Library, and the Wellcome Trust. The Alzheimer's Society, the Society of Authors, and the University of the Third Age will also be involved in public events and will benefit in similar ways.

Commercial Private Sector and Media
Many of the public events will generate media interest, not only disseminating ideas to the general public but also stimulating quality journalism. We are expecting that the various contributors will be writing in broadsheets and mainstream opinion magazines such as Prospect and The New Statesman. Venues such as The Blueprint Café will benefit from the short and long term exposure the project generates and may be able to use academic discussion of the event in developing its own corporate identity. Palgrave Macmillan will publish The Future of Memory: Notes for the New Millennium, and the MIT Press have been approached to publish the edited collection, Memory, Literature and Science.